Assessing spatial heterogeneity through random walks on graphs

This proposal addresses the problem of studying the heterogeneity of a variable of interest in spatially-distributed structures. Quite often the spatial domain under study can be coarsened and represented as a graph, and the variable of interest can take a discrete number of different values, indicated by labels or colours. Hence, the quantification of the spatial heterogeneity of a variable can be mapped onto the study of the distribution of labels in a graph with coloured nodes.

A typical example is the problem of identifying the social, economic, or ethnic segregation of an urban area. We say that the population of a city is segregated with respect to ethnicity or income level if people prefer to live in areas where other people of the same ethnicity or income level already live, avoiding areas that are inhabited by people of other ethnic groups or income levels. In this case, the system consists of a discrete set of regions (neighbourhoods, boroughs, etc), and can thus be represented by a planar graph of adjacency among regions, where each region (node) is assigned a label or colour according to the income level or most abundant ethnicity of its inhabitants. To determine the level of segregation of a city, one needs to quantify the heterogeneity of the distribution of those labels, under the assumption that higher heterogeneity usually corresponds to higher segregation. In general, the presence of high levels of segregation is the cause of economic and social tension. Consequently, assessing the level of segregation of a urban area is fundamental for policy makers, with potential repercussions on millions of lives. Despite being a long-standing question in urbanism and economics, there is currently no universal agreement about how segregation should be quantified, or on how to compare the levels of segregation measured in different areas.

A very different but relevant example is that of tumor growth. The cells of a tumor normally belong to several strains or sub-clones, due to the occurrence of genetic mutations, and some of those sub-clones often develop resistance to chemotherapy, accelerating the growth of the tumor. Recent research suggested that the number of distinct sub-clones of a tumor and the irregularity of their spatial distribution correlate with the speed at which the tumor grows. Also this system can be represented as a spatial graph, where each region of the tumor (node) is associated to a label or colour corresponding to the most abundant cancer sub-clone in that region. And also in this case, the quantification of the spatial heterogeneity of the distribution of labels on a graph can have important repercussions on the life of thousands of people.

This project proposes a novel way of quantifying heterogeneity in spatial systems, based on the trajectories of random walks over the associated adjacency graphs with coloured nodes. A random walk is the simplest way to explore a graph -if you are on a node, you jump to one if its neighbours chosen at random- yet its trajectories retain a lot of information about the correlations among node properties. The main aim of this project is to study the statistical properties of trajectories of random walks on graphs with coloured nodes, focusing in particular on inter-class first passage times (the number of jumps needed to a random walk to get from a node of a certain colour to a node of another colour) and cover times (the number of jumps needed to visit at least one node of each colour). The Principal Investigator will provide analytical expressions for inter-class passage and cover times in different real and synthetic spatial graphs with coloured nodes, will use those expressions to quantify the heterogeneity of a given colour distribution, and, thanks to the collaboration with several research groups in the UK and abroad, will apply those measures to urban segregation, plant biology, and cancer research.

Potential impact
If the research objectives of the project are fully achieved, this proposal will have concrete impact in five areas, respectively:

i) The immediate research field. The first beneficiaries of the results of the project will be researchers in network science, graph theory, dynamical systems, and statistical physics. The analytical and computational methods developed in the project can be extended to non-spatial graphs and different flavours of non-interacting random walks, including biased and non-backtracking walks. The distributions of passage and cover times of such walks can be used to identify outliers in graphs, and the null-models developed in the project can be employed to detect communities and coarsen graphs with coloured nodes. The introduction of feasible walks will open an entirely new line of research, and the related concept of attraction basin of a node will provide a new geometrical interpretation of the distribution of node properties in a graph. This impact will be mainly realised through publication of papers in high-impact journals, presentations to conferences, organisation of a satellite conference on the topic, and publication of all the software developed in the project under Free Software licenses.

ii) Closely-related research fields. Being focused on spatial graphs, the project will have concrete impact on several related research problems, including the characterisation of street networks, the study of the structure and function of brain networks, and the quantification of geographical heterogeneity. In particular, the methods developed in the project will be useful in the analysis of a variety of large-scale spatial data sets, including those recently made available as Open Data in the UK and in other countries. This impact will be realised through the creation of a seminar on modelling of spatial systems at the Institute of Applied Data Science, and the organisation of a mini-school for young researchers in all branches of science.

iii) Application domains. The methods developed in the project will be readily made available to researchers in urbanism, plant biology, and oncology, respectively for the quantification of urban segregation, the prediction of the duplication probability of cells in the apical meristem of plants of different species, and the classification of the aggressiveness of tumors. This impact will be mainly realised by the collaboration with the scientific partners of the project, the publication of joint scientific papers in high-impact journals, and the presentation of the results in interdisciplinary conferences.

iv) The general public. The web application developed by the project will provide access to interactive maps of attraction basins from census data to citizens, businesses, and policy-makers. This will allow the immediate visualisation of complex information about different regions, and will allow to identify potential business opportunities and concrete areas of intervention for local authorities.

v) Competitiveness of UK research. With many world-leading groups across the nation, the UK is currently one of the most active countries in network science research and its applications. The research promoted by the current project is transversal to several cutting-edge research lines (spatial networks, random processes, data science) for which the UK is already well-known internationally, and the essential interdisciplinary nature of the project is perfectly aligned with the UKRI's aspiration of supporting interdisciplinary research excellence. The success of the project will foster the emergence and consolidation of national and international research collaborations, that will confirm the leading role played by the UK in the field. Moreover, the collaboration with the partners of the project will attest the ability of UK-funded research in Mathematics to be immediately usable for the solution of concrete problems in several domains.